LZ dark matter experiment.

LUX-ZEPLIN (LZ) is a next generation dark matter direct detection experiment that will operate 4850 feet underground at the Sanford Underground Research Facility (SURF) in Lead, South Dakota, USA. Using a two-phase xenon detector with an active mass of 7 tonnes, LZ will search primarily for low-energy interactions with Weakly Interacting Massive Particles (WIMPs), which are hypothesized to make up the dark matter in our galactic halo.